A revolutionary ground transport system to transport patients to and from hospitals, saving the NHS £2M a year

Founded by the team of Amer Hasan, Barnaby Hapgood and Nicholas Brown, minicabit brings expertise and understanding from the world of cab driving together with product and software development to create an innovative solution to the problem of transport to and from hospitals. This endeavour has experienced both setbacks and great opportunities as a result of the changes wrought by COVID-19, but the company expects its uniquely designed ride-finding algorithms and wide range of payment and vehicle options to develop into a post-project revenue of £15M.